On toric and rational surfaces

Geometry of surfaces is paramount in mathematics with applications in other sciences and industry. Toric varieties, as special types of rational surfaces play a central role in modern geometry. This project concerns the study of Mutations of toric surfaces, with possible relations to theoretical physics, and parametrisation of singular surfaces, with a view towards applications in design.